BirthGlide - Device Development for Clinical Study

Out of ~681k births per annum in the UK, about ~27% of women/birthing people suffer from complicated labour that requires an instrumental delivery or emergency caesarean section.

Although effective, such interventions usually require an advanced healthcare setting, increase cost significantly and potential risks of harm to both the mother and the baby.

Among high-risk groups such as first-time mothers, the chance of complicated labour could be as high as 44%-69%, and there is currently no preventative treatment. In regions with limited access to advanced procedures, complicated labour results in preventable maternal and neonatal death.

The BirthGlide team is developing a novel, simple-to-use, low-cost device that is designed to reduce the incidence of complicated labour and the need for instrumental delivery/emergency C-sections. The device is intended to be a preventative treatment in the majority of vaginal deliveries to facilitate a safer birth and potentially save lives in regions with limited access to advanced care.